Durham Agents 2007: 9th EASSS and 1st MALLOW

This is a case for support for an academic event in the area of multi-agent systems. The event is called ``Durham Agents'007'' and will take place from 27th of August to 7th of September, 2007. In the first week, the 9th European Agent Systems Summer School will take place. In the second week, 5 workshops on various areas of research in multi-agent systems will be run as part of an event called MALLOW. We request support to reduce the price of registration for post-graduate students attending the summer school and for travel costs for the MALLOW invited speakers.